How can games help key stakeholders better understand complex concepts and data in human health

Games provide an interactive medium that allows complex information to be communicated
to diverse audiences. This has wide implications for science, health education and policy
making. There is precedent to propose that a game for understanding real public health data
may be able to help key stakeholders to better simulate, understand and resolve public health
issues. These stakeholders include scientists developing hypotheses about public health, the
lay population, who are targets of health education campaigns, as well as policy makers who
seek to understand how different health and social factors interact and to simulate how
policies may affect them. This PhD will build upon a project funded by the Jean Golding
Institute and the MRC Integrative Epidemiology Unit (IEU), which has designed a platform
for turning complex health data into an interactive game. Over the next three years, I will test
the usefulness of this platform for different stakeholders and evaluate the best methods for
promoting the understanding of complex health data.